Analysing the differentiation and function of the neurons damaged in Huntington's Disease

Striatal medium spiny neurons (MSNs) bear the brunt of pathology in Huntington's disease (HD).You will use a range of in vitro and in vivo cell, molecular genetic and whole animal techniques to dissect how the transcription factors FoxP1 andMef2C function in MSNs differentiation. This knowledge is key for optimising MSN differentiation protocols from stem cells for disease modelling and cell therapies, and understanding the degeneration of MSNs in HD.